Driver experience based learning system for autonomous cars

The sensor and recording mechanisms utilised in telematics insurance systems record driving data to analyse

behaviour and risk according to individual mobility and external risk factors. The aim of this project is to

investigate whether such data, following anonymisation could also be used to inform automated driving

algorithms in autonomous cars; i.e. by influencing automated behaviour when considering mass behaviour of

other vehicles. Correct decision making by future autonomous cars will crucially make judgements in various

traffic situations and their trust and comprehension of other drivers typical background mobility data should

likely be considered. This project aims to investigate the use of mass manual driver data to: 1) improve

autonomous vehicle decision making capabilities and 2) Facilitate validation means of autonomous vehicle

modelling and testing. This project aim is especially important in mixed transition environments (i.e. containing

a mixture of autonomous and manual driving vehicles) to provide understanding of how autonomous vehicles

‘fit-in’ based upon normalised road and driver behaviour in order to both minimise and quantify risk.